Well-defined Metal-organic Framework (MOF) Based Catalysts for the Direct Utilisation of CO2

This project will address the fundamental challenges associated with the use of CO2 in the production of cyclic carbonates or polycarbonates by the coupling reaction with epoxides. Polycarbonates have potential applications as environmentally friendly packaging materials, as well as in the synthesis of engineering thermoplastics and resins, while cyclic carbonates are used as electrolytes in lithium batteries. The catalytic utilisation of CO2 in this fashion is a safer, greener route to carbonates than current industrial methods, where the use of inherently toxic phosgene is largely prevalent. Using photonic fibres to anchor catalytic active sites will afford a greater degree of site isolation and enhanced surface properties for maximising CO2 storage and subsequent utilisation.